Engineering Fellowships for Growth: Systems and control engineering framework for robust and efficient synthetic biology

Synthetic Biology is the engineering of biology. In this spirit, this Fellowship aims at combining control engineering methodology and expertise with synthetic biology current know-how to solve important real-world problems of high industrial and societal importance.

Anticipated high-impact applications of synthetic biology range from cell-based diagnostics and therapies for treating human diseases, to efficiently transforming feedstocks into fuels or biochemicals, to biosensing, bioremediation or production of advanced biomaterials. Central to tackling these problems is the development of in-cell automatic feedback control mechanisms ensuring robust functionality and performance of engineered cells that need to operate under uncertain and changing environments. The availability of methods for designing and implementing feedback control mechanisms that yield improved robustness, efficiency and performance is one of the key factors behind the tremendous advances in engineering fields such as transportation, industrial production and energy. As in these and other engineering disciplines, systems and control engineering will accelerate the development of high-impact synthetic biology applications of societal, commercial and industrial importance.

In particular, through this Fellowship, I propose a comprehensive engineering approach to push forward the robustness frontier in synthetic biology towards reliable cell-based biotechnology and biomedicine. This ambitious goal requires: (1) the development of feedback mechanisms to reduce the footprint of engineered metabolic pathways on their cell "chassis", (2) the development of system-level feedback mechanisms to robustly and efficiently manage one or more synthetic devices in the context of whole-cell fitness, and (3) the development of synthetic cell-based systems designed to restore and maintain the extra-cellular concentration of some biomolecules within tight homeostatic bounds.

These three aspects define three work packages in my Fellowship. Each work package on its own tackles important synthetic biology challenges for real-world applications, while their combination in WP4 aims towards robust cell-based biotechnology and biomedicine. The corresponding work packages are:

*WP1*: Automatic management of fluxes for robust and efficient metabolic pathways (through genetic-metabolic feedback control)

*WP2*: Automatic management of cellular burden for robust and efficient whole-cell behaviour (through host-circuit feedback control)

*WP3*: Automatic management of extra-cellular concentrations for robust homeostatic regulation of environmental conditions (through cell-environment feedback control)

*WP4*: System integration and combination of the feedback control mechanisms developed in WP 1-3

The first two work packages address device robustness to cellular context, while the third addresses robust adaptation to and control of changing environmental conditions. WP4 will use and further develop the systems and control engineering framework developed in WP 1-3 to explore the synergistic combination of the proposed feedback control mechanisms.

By providing systematic engineering solutions that endow engineered biosystems with robust functionalities, we will enable the enhancement of existing biotechnological processes and the reliable development of industrial applications to improve health and quality of life. Through the above, this Fellowship will foster strong and long-lasting economic and societal impact in the UK and globally and promote knowledge-based UK leadership.

Potential impact
Synergistic research at the confluence of synthetic biology and systems and control engineering is key to enable the understanding of fundamental design principles of living systems, systematically create robust biological functionalities, deliver important new applications and improve existing industrial processes. These steps are recognised by major international bodies such as the OECD and the UK and US governments to be of crucial importance to create new synthetic biology industries, attract foreign investments, develop a thriving biotechnology and biomedicine sector, support existing and new SMEs, and create new jobs and a vibrant bioeconomy (and wider economy). This Fellowship, which is directly aligned with the EPSRC strategic priority in Synthetic Biology and the UK Synthetic Biology Roadmap, will directly contribute to the growing excellence of synthetic biology in the UK and facilitate its industrialisation through the creation of a much-needed systems and control engineering framework that will accelerate research and development, enable scale-up, and provide robust and efficient solutions for a large variety of applications.

*Impact on Society* Synthetic biology's considerable anticipated impact in biotechnology, biomedicine, energy production, food technology, and society in general has been acknowledged worldwide by the OECD and UK, EU and US policy makers.

The availability of feedback control mechanisms that ensure the robustness (to perturbations and uncertainties) and performance of systems is one of the key factors behind the tremendous advances in engineering fields like robotics and autonomous systems, aerospace, transportation, industrial production and energy. However, unlike for these traditional engineering disciplines, we are still ill-equipped to systematically design automatic feedback control systems within cells. This lack of systems and control engineering methods and tools is a major bottleneck in the development of synthetic biology as a true engineering discipline that can be used to solve important, real-world problems. This Fellowship will narrow this gap by engineering robustness in synthetic biology systems through feedback and thereby bring synthetic biology technologies closer to real-world applications. This will open up avenues for new research and world-leading developments in the UK lasting well beyond the Fellowship's five year duration.

*Impact on Knowledge* There is a recent trend in the Control Engineering community to focus on problems from the biosciences. This tendency is having an enormous impact in control theory and biology, by providing a new class of theoretical problems and practical solutions motivated by the unique features and constraints of cellular systems. This Fellowship is in line with this trend as it lies at the interface between synthetic biology and control engineering. It will stimulate the development of new in vivo feedback control methods and provide a major emphasis on the role of systems and control engineering in synthetic biology research and applications. The multidisciplinary knowledge developed through this Fellowship will strongly contribute to the excellence of control engineering and synthetic biology research in the UK and worldwide.

*Impact on Economy and Industry* The biotechnology and healthcare industries constitute the main target for economic impact. With large amounts of money spent on the efficient development of cells capable of robustly and optimally producing biofuels, commodity chemicals, pharmaceuticals, etc., the economic impact of robust in vivo feedback control solutions can be very large. I anticipate that the results of this Fellowship will have a very important impact on cell-based applications such as bioreactor biosynthesis and cell-based therapeutics.